Molecular and cellular imaging of transplanted cells in Huntington s disease.

Brain damage and neurodegeneration currently place an ever increasing burden on society. At present pharmacological approaches show only a limited success in the treatment of most neurological conditions. The use of stem cells (an immature type of cell with the potential to differentiate into all types of cells in a human body) for transplantation into the damaged brain hold immense potential to restore behaviour and reduced quality of life following neurodegeneration. However, no satisfactory objective method currently exists to directly monitor stem cell therapy. Therefore, monitoring of stem cell therapy is of utmost importance in our evaluation of the survival of these transplanted cells and to foster our understanding of how these cells actually promote recovery. Our laboratory has described a new, non-invasive method involving magnetic resonance imaging (MRI) to repeatedly follow the survival and migration of stem cells in the living brain. We propose to further develop and use such methods to study how stem cells integrate into the damaged brain and to examine if these transplants differentiate into the appropriate types of cells necessary to facilitate recontruction and recovery. The development of these methods is vital to promote a safe and rational application of stem cell therapy in a clinical setting.

Technical abstract
The use of neural stem cells for transplantation to recover lost functions after brain damage is an exciting new treatment strategy that could benefit a wide variety of patients suffering from pathological conditions marked by cellular loss. Traditional snapshot, histological studies provide information pertaining to stem cell migration and integration at post-mortem only and such methods cannot capture the temporal dynamics of anatomical changes leading to behavioural recovery. However, to date, the in vivo monitoring of neural stem cell therapy has been difficult. The aim of our current research is to further develop previously described in vivo neuroimaging to guide, monitor and assess neural stem cell transplantation for Huntington s disease. Specifically, we propose to use a clinical-grade fluorine MRI contrast agent that is less likely to affect cellular functions than other labels and afford a selective detection of grafted cells that does not interfere with in vivo MRI assessments of pathology. It will hence be possible to assess how grafted human neural stem cells alter the progression of Huntington s like neurodegeneration in a rat model. The use of a clinical-grade fluorine agent and a human neural stem cell line here will provide evidence that this approach can be implemented to guide, monitor and assess clinical trials of stem cell therapy. Non-invasive imaging, as proposed here, will be key to ensure the safe and efficient translation of stem cell therapy from preclinical to clinical applications.